Development of molecular imprinting with liquid chromatographt-mass

Development of molecular imprinting with liquid chromatography-mass spectrometry HD-SRM for the sensitive and selective detection of proteins